University of Essex and Colne Housing Society Limited

To map the impacts of social welfare reform, and develop a qualitative research toolkit for ongoing monitoring and evaluation of support service provision. To produce a dynamic digital map of welfare support service provision, and embed the skills to maintain and update the map in the future.